History and the high street 1750s to 2030s: Uppingham reimagined

As the project that I am applying for is a CDA, much of the focus of the project is already set in stone.
However, there is still ample opportunity for me to develop this project further. For example, I feel that
the most important element of this project is the history of the people of Uppingham, and how policy has
affected them. In order to explore this, I will need to consult a variety of sources including the census and
newspapers, as well as photographs and letters. Oral history will be important in this project and will be
of use when discussing how Uppingham can be improved for the future. As I do not have a lot of
experience using and collecting oral histories, I will attend training courses and work with my supervisor
to ensure that I undertake this correctly.
Specific events in the town's history will be important in understanding the development of the town.
This includes the town's Typhoid outbreaks, which could be compared to the current Covid-19 pandemic.
Works such as Nigel Richardson's 'The Uppingham Typhoid Outbreaks of 1875 -1877: A Rural Case-Study
in Public Health Reform' and 'Typhoid in Uppingham: Analysis of a Victorian Town and School in Crisis,
1875-77' will help with this.
More general social and economic histories will also be of use in this project to place Uppingham in the
context of the rest of the country. Examples include Martin Daunton's 'Wealth and Welfare: An Economic
and Social History of Britain 1851-1951' and all volumes of 'The Cambridge Social History of Britain,
1750-1950' by FML Thompson. When looking towards the future of Uppingham and the high street
nationally, historians like Cor Molenaar, Paul Knox and Heike Mayer will be important.